Multiscale analysis of interface between fibres and organic aerogels

Since they were used in insulation of NASA space shuttle, aerogels are gaining more and more popular especially due to their exceptional insulating properties connected with low density. Currently manufacturing techniques focus on producing aerogels, however because of their internal structure they are brittle as a result its possible usage is quite limited. One of the possible solutions is utilisation of aerogel blankets, which combines the thermal properties of aerogels and mechanical properties of fibres. Nevertheless, as the aerogel is rather young material the study of aerogel - fibre interface was never conducted before. Current testing techniques allow us to measure mechanical properties of fibre reinforced composites on a few different scale levels. The most profound may be considered the micro scale, where it is possible to investigate the behaviour of the reinforcement, matrix and their interactions. At the other end of the scale is macro testing, where composites are treated as a uniform material. Both scales investigate different properties of the same materials, yet a comprehensive understanding of how these scales relate to one another yet to be achieved.

The aim of this project is to characterise the properties of aerogel-fibre interface in order to maximize the properties of both constituents. It will be achieved by multiscale analysis including molecular analysis on nanoscale, progressively moving to interface measuring experiments on microscale and finally utilisation of previous result in bigger picture of macroscale. The possitive outcome of this research could popularise the usage of aerogel blankets for the insulation purposes and lead to significant energy savings benefiting not only the individuals but also tackling humans' environmental impact.